SusProt : Sustainable Plant Protein from Vegetable Crop Sidestreams

SusProt is unique in creating an on-farm platform to exploit currently unharvested food-grade broccoli biomass and extract food-grade protein from it along with other valuable co-products. The on-farm application and exploitation of currently unutilised broccoli biomass offers significant economic and emission reduction opportunities. Success here will see the platform application extended to other unused primary crop food-safe biomass